Airlander Luxury Tourism Design Development

Airlander is a revolutionary new aircraft that combines the best characteristics of fixed wing aircraft, helicopters and lighter than air technology. It can remain airborne for up to 5 days at a time, carry a payload of 10 tonnes and land/take-off from any reasonably level surface including water. Airlander 10 is currently optimised for defence and security roles. This project is focussed on understanding how best to utilise Airlander’s unique capability to address the vast luxury tourism market. The challenge is to understand the value proposition offered by the aircraft and the best means of delivery formed through the early stage human centred design process. A successful project will deliver a design blueprint and initial roadmap for the commercialisation of a luxury tourism model of the aircraft. It will also facilitate the development of a new culture, supplementing HAV's functional and engineering focused methodology with human centred creative design thinking. Our chosen sub-contractor Design Q has extensive experience in insight led design, specialising in the early stage design and build of luxury business jet interiors. During the project we aim to exploit key contacts, gain insight and market understanding to provide sound foundations for the success of this offering.